Plan it First - Event management sustainability measurement platform

To develop an online platform to accurately measure and report the environmental impact of events. The platform will provide businesses with the tools to demonstrate and report their actual environmental performance. It will also help change the event management industry for the better.